Accelerated Integration and Deployment of Modular Chemical Robots

The development of new drugs is a long and expensive process taking many years and costing billions of pounds. New and disruptive technologies are urgently needed to reduce the cost and shorten the timelines for drug development as well as creating more sophisticated, efficacious therapies for the health challenges of the 21st century. Chemistry is the central science in drug development and whilst biological sciences have seen a massive and paradigm shifting incorporation of automation technologies, this has not been replicated in the chemical sciences, which continue to rely on highly skilled scientists using largely manual processes unchanged since the early 20th century.

Chemify is a startup company based in Glasgow that has developed an artificial intelligence driven robotic automation platform for chemical discovery that can increase productivity by 10x in chemical discovery, accessing more sophisticated drug therapies and doing so at a lower cost than traditional drug development programs. This project will develop, improve and deploy this discovery platform to our state-of-the-art operations facility in Glasgow and in doing so, Chemify will create nearly 60 new jobs to support this deployment, ranging from apprentice engineers to PhD level scientists.

Completion of this project will deliver a ground-breaking new technology, deployed at scale and supporting not only commercial drug development programs, but in development of chemical technologies from agrichemicals to catalysts to pigments. This project is vital in the transition of Chemify from a start-up to a global organisation, based in Glasgow, playing a leading role in the discovery of new chemical technologies for the 21st century and beyond.